A Data-Driven Approach to Predict the Extent of Surface Oxidation During Hot-Rolling and Annealing of New Steels

The aim of this project is to deliver a profound model for the prediction of both the nature and extent of surface oxides that have been formed during the heat treatments of high strength flat steel products. The predictions will be applicable to a wide variety of industrial conditions and consider effects between the partnered industries within the EPSRC Prosperity partnership project. In addition to a quantification of the result's predictive uncertainty, the theoretical model will be used to propose an optimum manufacturing route for automotive steels in view of an optimum surface quality. The project hence overlaps with the EPSRC priority areas of "Engineering" and "Manufacturing of the Future".